Repair and improvement of degenerated aeroengine components using energy beam technology

The integrity and reliability of aeroengine blades are critical for safety of aircraft. After years of service, the degenerated performance of aeroengine blades poses a high risk to the normal flight. Therefore, the regular repair and improvement of the damaged area are essential to avoid the accelerated failure of aero engine components. However, conventional repairing methods (e.g. grinding) cannot be applied into blades due to its complicated structure. The research aim of this PhD research project is to implement the energy beam technology such as waterjet to repair and improve degenerated aeroengines in an effective, fast, and economical way. This includes the material removal as well as the surface modification through waterjet beam processing. The project will employ the modelling of the energy beam process while investigate into the fundamental material removal mechanism so as to reduce the surface damage during the removal process. Furthermore, to enhance the surface performance after repair by laser-directed energy deposition, surface modification such as waterjet peening will be applied to the key components in aerospace engines for higher security and reliability. After the waterjet beam processing, the degenerated aeroengine blades are expected to recover to the original status in the damaged area. Finally, the research outcomes of this project will transfer lab knowledge to actual degenerated aeroengine blades in different situations, to ensure its practicality and reliability in industrial applications.